Return of the beaver: adapting and mitigating climate-induced hydrological extremes.

This project will quantify the national-scale impact of beaver reintroduction on hydrological extremes and carbon cycling now and under future climate scenarios.
Rivers and wetlands have become heavily degraded. Amid changing climate and catchment (mis)management we face increasing hydrological extremes (flooding and drought), strongly linked to terrestrial carbon loss. A positive countertrend is the growing appreciation of Nature based Solutions (NbS) which use natural processes to address social challenges effectively and adaptively, simultaneously proving human well-being and biodiversity benefits. As ecosystem engineers, creating ponds and wetlands, beavers epitomise NbS, building resilience to flooding and drought, whilst simultaneously adapting their ecosystems to changing conditions and potentially mitigating climate change by increasing storage.
Absent from our landscapes until recent reintroductions, the ability to gather critical scientific understanding within Europe has been limited. Despite growing evidence highlighting biodiversity benefits, a rigorous assessment of their impact on hydrological extremes and carbon dynamics is absent. As beavers return to densely populated, intensively managed landscapes, we urgently need to establish the potential impacts at both catchment and national scales.
Beaver ponds reduce flood peak discharge and increase water storage. However, their collective flow attenuation capacity is unknown and if this will be overwhelmed by the more extreme flows predicted into the future. By optimising nested, multi-site, empirical hydrological monitoring to parameterise landscape-scale models, this project will simulate and quantify the impact of beavers on hydrology during periods of flooding and drought at catchment scales both now and under predicted future hydrological extremes, testing hypotheses including: beaver ponds reduce downstream flood peaks during storm events; sustain baseflows during droughts and maintain flow attenuation across event size.
Beaver wetland creation fundamentally alters carbon cycling; however the effects are poorly understood due to complex, contra-directional processes. Previous studies have focused on one or two carbon pathways with no measurements across temperate Europe. This project will fill this knowledge gap with co-located monitoring of sedimentary, aqueous and gaseous pathways at high-temporal and spatial resolutions. We will establish how beaver wetland creation impacts carbon cycling, testing hypotheses including: beaver ponds increase carbon storage; increase methane emissions and reduce dissolved organic carbon fluxes downstream thus improving water quality.
A critical unknown is what the collective effect will be as populations spread, do beavers represent a meaningful NbS at the national scale? Combining existing beaver dam capacity models with new empirical understanding of the ecohydrological structure and function of beaver wetlands in high-resolution geospatial models, we will quantify the potential for hydrological and carbon NbS delivery at fine scales across a national extent under different climate change and beaver occupancy scenarios. Using Britain as an example we hypothesise greater beaver occupancy will result in more significant impacts even under climate change.
Responding to a stated need from Government agencies and project partners for robust evidence on the impacts of beaver reintroduction, this project will develop modelling tools which enable policy relevant understanding whilst containing high-resolution, catchment-scale detail for on-the-ground implementation. Providing a framework to support future research across Europe and North America, as beavers return to these anthropogenic landscapes. Co-created with project partners, this project prioritises knowledge dissemination to ensure real world impact by developing and disseminating an evidence-based decision-making toolkit to guide beaver reintroduction. Aiming to optimise hydrological and carbon cycle change and minimise both conflict and negative impacts.